Investigating the influence of New Thought on Theatrical Mentalism

My doctoral thesis explores the philosophical movements that fostered Theatrical Mentalism and their combined impact on
discourses of the mind and brain. My project at the Library of Congress will reveal the connection between Mentalism and
the New Thought Movement. Mentalism began in the US in the 19th-century, achieving global influence through performers
such as Annemann, Dunninger, and Derren Brown, but has received scant academic attention. My research challenges the
prevailing view that Mentalism originated in Spiritualism and identifies New Thought as a far more significant influence.
Unique materials on performance and belief, held in several of the Library's collections, are essential to pursue the groundbreaking
implications of this connection. The project will create a variety of outputs - thesis chapter, journal articles, a book
chapter, performances - making significant original contributions to Performance History & Philosophy, Health and
Spirituality, and Neurocultures.